Cufflink - Secure and Link your Personal Information

"The value and importance of personal information is clearer than ever as a result of recent high profile and well publicised data breaches combined with an ever greater scrutiny of the way internet giants like Facebook, Google and Amazon use and commercialise the personal information we entrust with them. But the services to help Individuals manage their own personal information remains very primitive with the lack of incentives having resulted in the centralisation, silo-ing and duplication of data.

The motivation for this project is to encourage Individuals to become more ""data aware"" whilst also

giving them somewhere to safely store and manage their own personal information. Cufflink aims to do this by providing a secure, structured and easy to use tool (in the form of a Mobile Application (App)) whilst also controlling the who, how and when any of the information stored can be accessed. We believe this will lead to user empowerment, more secure persona and personal data management, greater user participation & understanding and a user-led push for technology adoption and industry standardisation.

We believe there is an opportunity to create this secure, mutually beneficial relationship between Individuals and Organisations by highlighting the benefits to both parties of more accurate and timely user information without the burden of existing data storage, maintenance and regulatory constraints.

The Cufflink Service aims to improve the current state-of-the-art by developing an innovative, regulatory compliant, structured and encrypted personal information data store.

We will create an entirely new App and Distributed Ledger (DLT) integrated platform and the purpose of this feasibility study is to firstly, demonstrate a need and target market for the User application whilst secondly, assessing whether there is the appetite and enough of a financial incentive within organisations for combining and leveraging such a solution."